AI Animation generation through Virtual Reality Headsets & inertial devices.

Our pioneering research project, "AI Animation generation through Virtual Reality Headsets & inertial devices." will embrace the transformative power of Artificial Intelligence (AI) to rewrite the rules of animation.

At the heart of our mission is the application of AI algorithms to generate entire body motions based on inertial inputs. Imagine sensors, such as accelerometers and gyroscopes, discreetly embedded in wearable devices that capture human motion. What's remarkable is that the use of these inertial sensors is becoming increasingly common in our everyday technology landscape, from the smartphones we carry to the virtual reality headsets that whisk us away to new dimensions.

The pipeline for the solution:

Step 1: Wear and Calibrate Inertial Devices

Step 2: Generate Motion

Step 3: AI-Powered Generation (delayed 1s)

Our project brings a wave of innovation to the animation and 3D content industry. It promises to sweep away the laborious, frame-by-frame animation process and replace it with AI-generated animations that materialise in a fraction of the time. This efficiency isn't just about saving time; it's a catalyst for cost savings and a gateway for animators to channel their creativity more freely.

The beauty of our system lies in its compatibility and flexibility. It's not locked into specific hardware; instead, it's device-agnostic. Our AI-driven motion prediction accommodates inputs from various sensor brands, opening doors to a myriad of applications across diverse platforms.

But we don't stop at efficiency and compatibility. Our AI-driven motion prediction system elevates the level of realism in animations. By grounding animations in real-world motion data, we breathe authenticity into the art of animation. This authenticity is invaluable in animated films, gaming, virtual reality, and augmented reality, where immersive and believable animations are increasingly in demand from viewers. Furthermore, the reach of our AI extends beyond entertainment to healthcare and sports, where it provides insights into human movement and enhances physical therapy and sports performance analysis. The potential spills over into robotics, where our motion prediction can transform robotic systems into nimble and adaptive beings.